Workfinder: Novel AI and associated skills taxonomy, applied to early careers and upskilling

Workfinder's vision is to develop the leading global platform where fast-growing businesses engage young, diverse talent to drive their growth. Workfinder is combating the UK's specialist skills gap through a unique early careers platform based on a novel skills taxonomy and corresponding AI, along with integration with upskilling services for young people.

This provides a diverse pool of young talent for employers, multiple upskilling opportunities for young people - including but not limited to work placements for young people, and powerful economic benefits for the UK economy as a whole.